Inscribing the Galatians: the Greek response to the Celts of Asia Minor

In 278-277 BC some Celtic tribes, commonly known as Galatians, migrated into Asia Minor. This long-term settlement process is one of the most compelling ancient examples of contact between different communities: on one side, we find these Celtic tribes; on the other, a world shaped by Greek cities. A large number of inscriptions records the history of the Galatians and brings attention to their interaction with the Hellenistic geopolitical framework. Of about three hundred epigraphic testimonies, largely produced by Greek cities, I will select up to fifty of the most relevant ones, ranging from the 3rd to the 2nd century BC, in order to answer three specific questions:

a. How are the Celts depicted?

b. What about the Greek protagonists?

c. Can we recognize a common background for the epigraphic evidence?

The Pan-Hellenic context determined the inscriptions' semantic patterns. For example, we find recurrent themes of a Greek "common exploit" and "salvation" alongside the motif of Galatian "cruelty". Those thematic choices also find parallels in contemporary literary - particularly poetic - sources such as the Alexandrian poet Callimachus: this project will therefore demonstrate the existence of a Pan-Hellenic linguistic model for the Galatians' migration and settlement and consequently offer a new perspective on how imagined communities were created in the Hellenistic period.

My research aims to place the study of Galatian history within wider debates about territorial configurations and interaction between communities in the Hellenistic period. The project thus combines meticulous analysis of the sources with a deliberate attempt to broaden the analytical framework and to explore wide-ranging socio-political questions. It is an innovative contribution on both accounts, particularly with regard to the following points:

1) Whereas existing works on Galatian history only use epigraphy as a source, this study will make the inscriptions themselves the primary object of research: the material will be presented in an accessible epigraphic collection with commentary.

2) Far from merely offering a corpus of texts, the inscriptions will be analysed from a linguistic point of view in order to establish the semantic patterns of representation and propaganda that shaped the perception of Galatians all over the Hellenistic world.

3) Whereas collections usually group inscriptions by chronology or type, my research will establish coherent sets of data on the basis of identifiable semantic patterns. I shall mention:

a. the "common exploit" model employed when the Greeks gathered against the Galatians;

b. the "salvation" theme used when they defeated them;

c. the "cruelty" pattern used when the Celts raided the Greek communities.

Each group, meaning each section of the work, will also offer a thorough comparison with other types of sources, in particular 3rd and 2nd century BC poetry.

4) The project is designed to produce an interdisciplinary work in which epigraphic, historiographical and philological methods will merge. This will happen both in theory and in practice: the ultimate aim of the thesis is not the production of an epigraphic collection, but a combination of new editions (featuring translations and commentaries) and wide-ranging explanatory sections that link each text to the general questions formulated above.